Data, Diversity and Inequality in the Creative Industries

The project will support fellowships that aim to support:
- some of the UK's most talented researchers and nurture future leaders
- the broader skills development of high-calibre recent doctoral graduates in the art and humanities, particularly in relation to working with partners to support the wider impact of research.
- projects broadly aligned with the core themes, challenges and opportunities that are highlighted in the Industrial Strategy Green paper
- research which is cross-disciplinary and innovation-orientated
- the best international talent

Potential impact
see Case for Support